H2O-STEP - Approaching Climate-resilience through Revitalising Historic Stepwells & Blue Infrastructures for Climate Adaptation

Promoting the restoration and development of green and blue-infrastructure (GBI) in cities is vital for protecting ecosystem services and human well-being amid rapid urbanisation [1]. This project aims to explore the role of blue-infrastructure in contemporary cities, focusing on urban heat mitigation and sustainable water conservation and management. Specifically, we will evaluate how specific forms of blue-infrastructure can contribute to climate mitigation in the hot-arid areas of Jodhpur, located in the Thar desert region of Rajasthan, India. The blue infrastructure in question in Jodhpur is stepwells, ancient water collection and storage systems that evolved over centuries and peaked in the sixteenth century for harvesting and storing groundwater [2]. Due to the region's high aridity and specific ecological conditions, these water features were constructed with sub-surface and low-lying steps to minimise evaporation. Stepwells are a cultural response to the region's arid climate, where the scarcity of rain, has led to water being treated as sacred and worshipped.
Existing literature reports a significant gap in research related to blue-infrastructure and nature-based-solutions (NBS) in India [3]. In response, this research considers how historic blue-infrastructures with socio-cultural significance, can act as effective climate mitigation strategies, while fostering social and cultural sustainability. To address this knowledge gap, our proposal outlines several key objectives: 1. Assessing the effectiveness of stepwells in developing climate change mitigation policies by quantifying their contribution to heat resilience and microclimate moderation. 2. Exploring their potential for water conservation, including rainwater harvesting and storage, groundwater recharge, and support for biodiversity and ecosystems. 3. Examining their contributions to cultural ecosystem services by studying the local communities' engagement with them and their potential to foster water governance, cultural revival, and sustainable urban design. 4. Evaluating the suitability of these blue infrastructures for contemporary cities.
To achieve our objectives, we will use a socio-technical approach combining scientific methods (microclimate measurements and modeling), social-science techniques (interviews and focus groups), and humanities approaches (heritage aspects of the blue-infrastructures). The study will have two parts. The first part will examine the heat mitigation potentials of stepwells by investigating their impacts on the surrounding thermal conditions through microclimate monitoring, field observations, and computational fluid dynamics (CFD) simulations. The second part will assess how stepwells aid in water governance and management, involving semi-structured interviews and focus groups with stakeholders. Additionally, we will conduct digital mapping of stepwells using archival resources to promote sustainable urban design and explore co-benefits such as rainwater harvesting and storage, groundwater recharge, biodiversity and ecosystem support, and community engagement and cultural revival.
This research will generate valuable insights into how conserving the tangible-built heritage can inform climate change mitigation and governance policies. These findings will be useful at both local and global levels, promoting sustainability from both environmental and socio-cultural perspectives. The methodological framework developed through this study can serve as a proof of concept to determine how historic and archaeological blue-infrastructure such as fountains, water features, pools, ponds and meadows can effectively provide microscale cooling within neighborhoods and add the socio-cultural vitality to urban areas globally.
[1] https://doi.org/10.1016/j.landurbplan.2022.104399.
[2] https://doi.org/10.1007/s12371-024-00919-z.
[3] https://doi.org/10.1007/978-3-030-95564-9.

Technical abstract
This project explores the role of blue-infrastructure in contemporary cities, focusing on urban heat mitigation and sustainable water conservation. Specifically, we will evaluate how blue-infrastructure can mitigate climate in the hot-arid areas of Jodhpur, Rajasthan, India. In Jodhpur, the focus is on stepwells, built with sub-surface and low-lying steps to minimise evaporation. These structures are a cultural response to the region's high aridity and scarce rainfall, where water is treated as sacred.
Our objectives are to assess the effectiveness of stepwells in climate change mitigation, explore their potential for water conservation and biodiversity support, examine their contributions to cultural ecosystem services and community engagement, and evaluate their suitability for contemporary urban environments.
To achieve our objectives, we will use a socio-technical approach integrating scientific methods (microclimate measurements and modelling), social-science techniques (interviews and focus groups), and humanities approaches (heritage aspects). The study has two parts: the first part examines the heat mitigation potentials of stepwells by investigating their impacts on the surrounding thermal conditions through microclimate monitoring, field observations, and CFD simulations; the second focuses on how stepwells aid in water governance and management, involving semi-structured interviews and focus-group discussions with stakeholders. We will also conduct digital mapping of stepwells using archival resources to promote sustainable urban design and explore co-benefits like rainwater harvesting, groundwater recharge, biodiversity support, community engagement and cultural revival.
This research will provide valuable insights into how conserving tangible-built heritage can inform climate change mitigation and governance policies. The findings will be useful both locally and globally, promoting sustainability from environmental and socio-cultural perspectives.